IFU OBSERVATIONS OF GAS KINEMATICS IN CENTRES OF GALAXIES

The aim of this project is to analyse gas kinematics in centres of galaxies observed with integral-field spectrographs MUSE and SINFONI. The observed gas velocity fields will be interpreted in terms of the existing gas flow models, and correlations between particular types of flows and the galaxy's activity and its underlying gravitational potential will be explored. The expected outcome is identification of nuclear components in galaxies from patterns in gas flow imposed by them, and establishing types of gas flows that are capable of feeding active galactic nuclei. We are in possession of the data for the centres of 23 nearby galaxies, which include MUSE and SINFONI integral-field spectra with accompanying HST imaging. The size of this sample is sufficient for studying the relation of gas flows to the nuclear activity and to the nuclear components.